Feasibility4Treatment

This project will establish the feasibility of degrading dyes and treating wastewater from textile dyeing factories where binding and fixing agents are used using a novel material that quickly and effectively degrades textile dyes.